Control of Cavity Spot

Damage caused by pests and diseases will often result in unmarketable produce, either through severe deformity (e.g. forking or fanging caused by free living nematodes) or by unsightly blemishes and decay (e.g. Cavity spot caused by the pathogenic fungus Pythium violae). Anecdotal evidence has recently become available that appears to link the appearance of a specific field weed within carrot and parsnip crops to a reduction in the incidence of fanging and cavity spot. Attempts to replicate this in test areas within field crops have not been conclusive due to the amount of environmental variables. So that we can evaluate the potential of this field weed as a crop protection aid for Umbelliferous crops (either as a companion plant or as a treatment derived from root exudates), we would now like to undertake experiments under controlled conditions.